Pararchive: Open Access Community Storytelling and the Digital Archive

The Pararchive project is designed to produce a new open digital platform that will allow users to harvest existing online archival sources and combine their own films, photographs and ephemera as a means of digital storytelling and enabling community research. It will be a single 'go-to' space for online research and collaboration in the face of burgeoning and often diverse opportunities to use online archives. Unlike existing platforms it will allow users to organise and link materials across all online sources in one place and act as a single access point based on the integration of public archives with intuitive storytelling tools providing a solution to the problems of harnessing and channelling online community research. It will be a repository of both personal and institutional resources researched, co-designed and evaluated by its users. It will address crucial issues related to the idea of open digital space, community use of cultural assets, self-representation and the potential to build new online communities. It will avoid the IP issues that have limited previous attempts to co-ordinate and re-use online materials through its strategy of hosting content links rather than digital content. In the face of a growing post-scarcity environment communities are encountering real barriers to organising and connecting to resources and each other. Pararchive represents a vitally important resource in this context and will be freely available to all communities. It is a means of managing the rapidly changing digital heritage landscape and is designed to build capacity through reflecting on the potential for developing expertise, confidence and autonomy.

The platform will, for example, provide content links, initial narrative threads and thematic and geo-location tools to encourage connectivity and community identification. It will represent existing and emergent communities and link them with a community of content providers- archives, museums, galleries and news organisations. Such organisations increasingly 'open' approach to collaborative engagement can thus be fully tested by community-led research. Researchers, creative professionals and cultural institutions can also work with communities in the design and co-development of new research that ensures effective and on-going relevance and impact. It will exist in two formats; one a centrally hosted open version free to all users and also as a takeaway open-source tool that community, education and public groups can use for specific research purposes and self-host.

The Pararchive project develops themes that emerged from previous AHRC/BBC funded Open Archive research about the 1984/5 Miners' Strike that looked at how communities might take ownership of cultural and historical archives in which they are represented and how they could give voice to their own stories. (http://ics.leeds.ac.uk/research/research-projects/strike-stories/ ). Following this research and a Creative Technology Lab Project in 2012 (http://wearecaper.com/portfolio/leeds-creative-technology-lab/) we now want to develop this platform.

To support the development of Pararchive the BBC and Science Museum have agreed to provide access to archival materials and staff expertise as a means of demonstrating the value of collaborative working and will act as our main institutional supporters. We will also be working with a community arts facilitator Mad Lab (http://madlab.org.uk/ ) and four community partners.

Using iterative co-design methods we will responsively develop and launch Pararchive. Our four community groups will actively shape Pararchive via sustained collaboration with the research team, the designers and each other and run their own research through the platform. We will then jointly evaluate and launch it as a free public resource.

Potential impact
Public Impact- This will be delivered through the creation of an open access platform through which members of the public will be able to develop a series of engagements with online resources that will facilitate a number of socially important activities. It will allow them to curate and incorporate institutional materials with their own 'historical' texts and engage in individuated and collaborative digital storytelling in an open, 'democratic' space. It will allow for the development of user communities build around a number of foci including local history, cultural interests, news stories, hobbies and creative practice. It will foster and encourage creative thinking, self-reflective storytelling, engagement and participation. We will be particularly focussing on diverse or geographically remote user communities, and will seek to identify potential future impact related research in relation to these audiences- for example in terms of building community resources. Something that emerged strongly from the previous Open Archive project was the potential of collaborative research and creative practice to foster greater cross-community cohesion and understanding. For instance, our project allowed miners and their supporters to work directly with police officers to design and create film responses to the content of the BBC archive which they felt accurately reflected events that had become historically fixed and suspect.

Crucial to the ability to deliver impact is the development of an effective community engagement strategy and this forms a central part of the project and will be co-developed with our participant communities as the resource develops. Ensuring successful community buy-in to the platform is also crucial to establishing the continuation of the resource and its ability to deliver a lasting and important set of legacies. There are also broader public impacts that could emerge through this work, particularly in the role such a resource could play in relation to education and also in terms of local and national media ecologies and these will be explored in the initial workshop phase of the project.

In relation to the determination of the research agenda communities will be enabled to select their own research focus as part of the methodology and will thus be directive and empowered in an environment where the research content agenda is usually set for them and to which they are recruited. Similarly they will be integral to the design, build and evaluation of the platform and the research relationships of which they have been a part. They will be fully integrated into the process of research design and in the determination and development of impact.

Public Institutional Impact- This project (and the previous work that has inspired it) is predicated on addressing vital issues of ownership and developing collaborative practices. For the BBC and broader cultural institutions the need to enfranchise the user and enhance their assets through new forms of collaborative curation, metadata capture and creative engagement is pressing. The need for collaborative partnerships to unlock the potential of content, facilitated by the demand for digital access, is now being driven by institutional recognition of the impossibility of the task facing them as individual organisations in an increasingly difficult resource environment. It is within this framework that the BBC and other organisations can benefit from such a resource and the impact of this project has the potential to radically change institutional practices and attitudes towards their public audiences. The growing drive towards collaborative and partnership working can be seen in recent developments around the JISC funded Digital Public Space initiate and in the recent trials such as the BBC World Service Archive that relies on user knowledge and expertise to tag and annotate programmes.